CYD - Car for Young Drivers

Car for Young Drivers is an ambitious project that will demonstrate how British engineering excellence can deliver novel, low carbon transport solutions to alleviate the issues associated with getting young driver's safely integrated into the vehicle owning and driving population. Prototype vehicles will be designed, developed and will give public demonstrations of their capabilities.
A consortium of specialist automotive companies are working together under the guidance of the insurance industry to produce an extraordinarily safe heavy quadricycle vehicle for 2 people that features novel hybrid driveline technology, lightweight impact-resistant body and features designed specifically to appeal to young drivers.